QED Corrections to B/D decays

This involves studying infrared divergences and their full or partial cancellation between virtual and real emission diagrams. Such corrections can be large and are therefore can make relevant contributions to decay rates.